No-code dynamic solution to streamline Digital Asset and Production Management saving up to 30% in costs and time

UK-based Digital Industries SME CTL is led by project-team Morten Thomassen (Senior Developer/Developer Lead), Steve Fitzgerald (CTO/Project Lead), Matt Jones (Test/Release Manager), and Sophie Fitzgerald (QA).

The retail sector faces challenges in managing the in-house production of marketing collateral due to disjointed solutions and complex tracking from distributed storage. Unsecured storage and remote work heighten security risks. Off-the-shelf solutions lack support, exacerbating issues with production processes and taxonomy. The sector grapples with a 30% shift to in-house production, exacerbated by a 35% market capitalisation increase during the pandemic, necessitating effective solutions. In the short term, stakeholders encounter security risks and operational inefficiencies. Long-term, data storage growth at 19% annually may destabilise the industry, posing escalating challenges.

CTL is developing CentryflowV1.2, a novel and secure application development platform, reducing cost and inefficiency by 30% in Production Management, Digital Asset Management (DAM) and Product Information Management (PIM).

CentryflowV1.2 utilises technologies that allow customisation for bespoke and tailored needs. CentryflowV1.2 ensures secure application-development, enabling swift changes and eliminating coding requirements. It offers an integrated DAM system, enabling businesses to manage assets independently. Its unique features address data-centralisation and integration challenges, distinguishing it from competitors and solving persistent issues affecting the retail industry.

CentryflowV1.2 is a powerful tool that enables a unique customisable taxonomy structure, dynamic API endpoints, and built-in production management. These features result in estimated savings of £63K and a 4-month decrease in project timelines per enterprise project.

Additionally, the platform's inherent flexibility allows for unlimited edibility, ensuring it evolves with changing business requirements. 56% of Retail-SMEs desire their own bespoke Production Management system, but high-cost and lack of technical/development support prevents this. With this new system we will help increase economic growth in the UK retail sector and increase revenue in the UK overall.